PCOS diagnosis self-service platform

Creation of a virtual care platform, powered by AI (artificial intelligence) that provides newly diagnosed PCOS _(Polycystic Ovarian Syndrome)_ patients with information, guidance and health tracking data. There is also an (optional) paid access to licensed professionals to support them in helping themselves to control their condition, without the need for costly NHS interventions in later years.